FLASH VHEE Radiotherapy Machine System Design

Very high energy electrons (VHEE) beams have a potential to change the landscape in radiotherapy, especially in highly inhomogeneous and mobile regions. However, as it is a relatively new field of research in radiotherapy there are many unanswered questions. Because of this there are many opportunities to carry out exciting investigations to overcome these obstacles.